Development, optimisation and commercialisation of an ultra low emission wood stove

Our company is known for building high quality, clean and robust wood stove products. In this project we aim to further extend the efficiency and cleanliness to unmatched levels via our innovative wood stove design, while retaining the robustness. We base our innovation on combination of two technologies for emissions reduction (wood gasification and oxidation catalysation) within a stove. Furthermore, we aim to develop an innovative electronic air valve regulation system, with many functionalities, such as hands-off combustion air regulation, automatic heat output regulation based on room thermostat, or smart home integration. Upon fully designing the innovative stove, it will be certified for production and tested in a real-life environment.